Using individual metabolism and body size to predict climate warming impacts on aquatic food webs

This is a joint submission. Please see the main grant with PI Guy Woodward of Queen Mary University of London.